The Empress Emporium

The Empress Emporium is your gateway to a world of meaningful and unique gift-giving. We're here to revolutionise the way you express your love, appreciation, and thoughtfulness through carefully curated, socially conscious, and sustainable products.

Our mission is simple: to foster connections, inspire joy, and make a positive impact, one gift at a time. We believe that giving isn't just an exchange of objects; it's a profound expression of human connection and a way to enrich lives and communities.

What sets us apart is our commitment to personalisation. We understand that every individual is unique, and every occasion is special. That's why we offer personalised and bespoke gifts that resonate with the recipient's individuality and preferences.

We believe in crafting gifts that go beyond the ordinary, creating an emotional bond between the giver and the recipient.

At The Empress Emporium, you'll find a diverse range of ethically sourced and artisanal products, each carefully chosen to inspire joy, gratitude, and a deeper appreciation for the beauty of human connection. Our innovative approach transforms gift-giving into a catalyst for positive change, enriching lives and creating a brighter, more compassionate world for all.

Join us on this journey of redefining the art of gifting. Whether you're celebrating a special occasion or simply showing someone you care, The Empress Emporium is here to help you make every gift a memorable and meaningful experience. Explore our unique collection and let your gifts tell stories that resonate with the heart.